The effect of Neurexin 1-alpha mutation on cortex wide neural activity, during learning and flexible decision making

Deficits in synapse formation and function have been significantly implicated in the pathology of autism spectrum disorders (ASD). However little is known about how these changes at the level of the synapse impact the coordination of activity in the whole network.

The aim of this investigation is to examine how network activity in the primary visual cortex of mice and the optic tectum of zebrafish is altered in a number of genetic models of autism spectrum disorder; including SHANK3, Neurexin1 and FMR1 knockout animals.

Question 1: In the absence of sensory stimuli, is spontaneous activity in the network altered in these genetic models of ASD.
Question 2: Is the response of the network to visual stimuli altered in these genetic models of ASD.
Question 3: Is modulation of visual areas by other brain regions altered in these genetic models of ASD.